High-speed optical fibre switches for quantum photonic networks.

Quantum photonic networks lack a key photonic component, a low-loss, high-speed optical switch. The switch requires nanosecond switching speed while critically achieving a loss below 0.1dB. This project will develop optical switches based on approaches that maintain the integrity of standard low-loss optical fibre. The candidate will then use these devices in a variety of quantum photonic systems, including single-photon sources, photonic memories of retiming and ion-trap entanglement systems. The project will require a variety of skills, including modelling of the physical systems (electrical, thermal and optical), fabrication of the devices, and classical optical characterisation. The project will also conduct single photon demonstrations both in Southampton and in collaboration with our academic and industrial partners (see associated projects).